Cambridge Trusts Studentship: Characterisation of the mechanism of omegasome biogenesis: sites for induction of early autophagosome formation

Technical abstract
Autophagy (self digestion of a cell) is important for the health of cells and organisms. We have identified that the earliest step in this pathway is a new membrane structure, which we term omegasome, formed in the cell. The object of this studentship is to characterize how this membrane is formulated.